The long-term impact of institutionally enforced E-democracy in English local administrations

In 2009 the Labour government promulgated the Local Democracy, Economic Development and Construction Act, which required all local councils in England to regulate the petitioning processand implement an e-petitioning system within their institutional websites by the end of 2010. In 2009 the great majority of English local administrations were not familiar with offline and online petitioning, as only 1/3 of local authorities had an official petitions management system in place. Because of this piece of legislation, by the end of 2010 over 300 councils had launched their e-petitions webpage. 2 studies conducted by Panagiotopoulos et al. (2011,2012) 3 and 12 months after the law deadline, showed a widespread poor application of e-petitions. Findings of my case study on the Southampton City Council e-petitions point to the same direction, 9 year after the launch of the e-petitions system and 8 year after the withdraw of the obligation to implement it (Localism act 2011).

In the context of the increasingly important citizens political participation through web-based applications, it is therefore highly relevant to understand if and why in the long-term top-down induced E-Democracy is not working at local level, taking the unique opportunity of the nationwide uptake of technology that followed the 2009 act, 10 years after its enter in force. As far as known, no literature on this specific topic has been published since Panagiotopoulos et al. paper in 2012, so there is a knowledge gap which this PhD project will explore.

Key Objective
The aim of the project is to empirically investigate the long-term impact of government-led E-democracy initiatives on local democratic processes, by analysing the role of political and non-political actors in determining the effectiveness of English local councils e-petitioning systems enforced through Westminster legislation.

Methodology
The project will fill a knowledge gap in the current literature on democratic innovations and e-democracy. There is no clear understanding of how social structures, the local political culture and individual agencies concur to shape the implementation e-democracy instruments enforced by central governments onto politicians and bureaucrats of local government. This empirical study on the long-term effects of the 2009 Local Democracy Act in five English cities that have launched to comply with that law will throw some light on this topic by interviewing a sample of participants from the three stakeholders involved with local democracy: elected members of the Council, administrators and citizens. To get a comprehensive understanding of the use of e-petitions at local level, I will use a mixed methodological approach to interpret the outcomes of the interviews in the light of a quantitative analysis of the policy impact of popular e-petitions.

Value of the research
This project will allow to understand how political and institutional agents perceive e-democracy imposed by national legislators affect their job and what motifs and interpretation of it shape the way is presented (or hidden) to the public, and how the public see e-democracy in result. The results will provide real valuable insights to inform policy makers and policy practitioners on how to design and implement electronic tools for improving participatory democracy at local level.

Potential impact
The proposed CDT in Web Science Innovation will have significant economic and societal impact, as it develops a substantial cohort of students equipped to navigate the disruptive transition to a digital economy. The training methods utilised by the CDT are based on a model of intensive industry partnership, thereby situating students directly in contemporary industry contexts and engaging them in a range of communications with industrial partners. This training context will develop important leadership skills, and will contribute to the formation of a better-skilled and more entrepreneurial workforce in the Digital Economy. Graduates will be able to understand the challenges and opportunities of the web from a variety of disciplinary perspectives, and therefore will have impact for a range of local, national and international businesses, within diverse sectors. As the proposed CDT combines both technical and societal approaches to Web Science, they will be able to identify and deploy effective digital solutions that have social traction. This will have considerable social impact creating a workforce capable of a holistic and therefore more effective approach to innovating in the digital economy.

Engagement with government will also allow for impact on a policy level. As interdisciplinary approaches to topical issues are developed through the CDT training, a cohort of graduates who can analyse and synthesise across perspectives will develop, providing cogent expert advice to policy makers. This societal impact will be significant, as key contemporary topics, such as online privacy or internet child pornography, are becoming increasingly complex and significant.

The CDT will also cultivate graduates who are adept at public engagement and outreach, having developed skills by engaging in a range of public activities throughout the course of their training. The ability to communicate broadly and clearly with a range of audiences, and to engage as leaders in a broad economic field, will be at the heart of the training.

The research undertaken by the postgraduate cohort, directed towards Web Science Innovation, and conducted in close co-operation with a network of industry partners, will generate significant new intellectual property within the UK economy. A particular innovation focus for the CDT will be Open Data, which amplifies the opportunities for value creation downstream from the original data creators and publishers. Our students will have the skills and opportunities to develop a range of novel and socially authentic Web services, through partnerships brokered by the Open Data Institute with government organisations, large firms, SMEs and startups.